Renewable Traction Power

Renweable traction power is testing the feasibility of developing a new model, including bespoke new

technology, that will enable railways to run directly off solar power. This new model of power generation and

supply on the railways will be a world first.